Understanding Synergistic Antimicrobial Technologies using Advanced Physical and Biological Sciences Techniques.

Understanding Synergistic Antimicrobial Technologies using Advanced Physical and Biological Sciences Techniques.